GPR Integrated Mixed-field Imaging Approach for Radiological Characterisation of Decommissioning Nuclear Sites and Facilities

The aim of this project is to use of a recently developed neutron detector, with a data processing electronic system to develop a neutron imager for precise location of neutron-emitting materials in decommissioning facilities. In this project student will use a coded-aperture (mask with array of apertures), where materials (113Cd, W, W-113Cd, W-HDPE), as well as various thicknesses will be considered. Radiation intensity pattern would be projected on the front face of the detector and interactions would be detected by a position-sensitive photomultiplier. The detector output would be connected to the data processing electronic and, is required to programme in order to digitise & stream the intensity pattern to a personal computer. By decoding the digitised pattern using appropriate techniques & programming skills, a neutron image would be able to generate in real-time corresponding to the area investigated. The complete unit would be portable and, expected to be fully automated.